Electrification Evaluation Tool

EneRail a spinout from the University of Birmingham specialising in traction system modelling and simulation proposes to develop OATSE a simple modelling and simulation tool that will enable quick and simple evaluation of options for electrification of train routes, The project focuses on establishing the comemrcial and technical feasibility of such a product and engaged West Midlands Trains and their International owners Abellio and Mitsui who are interested in understanding the potential for such a tool in their home markets of Holland and Japan.

Such a tool would enable organisations to avoid the use of expensive consultancy to carry out lengthy and optioneering studies and quickly focus in on the best option for the route being developed. This fesaibility would be followed by a Phase 2 project that develops a minimum viable product that cna quickly enter the market place.